MyNextMatch: Building a scalable API to help sports federations manage athletes' safety

In the sports industry, most of the athletes' health records are paper-based. This paper-based information, which is in the form of a passport is owned by the athlete where the information is often inaccurate and can be easily tampered with.

Fraud is on the rise, suspended athletes can move from one competition to another by easy tampering of the data in their medical passports. There is no reliable system to cross-check and validate the information among stakeholders. This represents a significant trust problem in the upkeep of the medical records of the athletes, consequently a lack of trust in the industry itself.

The industry needs to improve the traceability and visibility of athletes' health records. Through this 9-month industrial research project, the project team will research for a process to develop a Proof of Concept for an API to allow their MediCard digital health passport be applicable to any sport.